Kingston University Higher Education Corporation and Linguaphone Group Limited

To create a stimulating online gamified learning environment for children aged 3 to 7, incorporating novel game design techniques with pedagogical outcomes. This will support the teaching and assessment of elementary English in our global network of Pingu’s English branded schools and elsewhere.